Innovative Solar Thermal Energy for Agro-Processing

The project will examine the potential for using innovative solar thermal technology to be utilised in key agri-processing industries in Kenya and to a lesser extent, the wider East Africa Region. The study will focus on several important segments of the agri-food sector; namely tea (Kenya is the largest exporter of tea globally), Mango and Moringa - with the aim of demonstrating how the technology can drive improvements in sustainability, reduce post-harvest losses and increase revenues for farmers.